Met-Ex - The Metabolite Standards Repository and Exchange

Technical abstract
The project will involve the construction and operation of a metabolite analytical standard exchange and repository. The facility will be available to researchers in metabolomics, via a web-based system. The aim is to collect and disseminate to researchers small samples of quality tested analytical samples to be used for the identification of unknowns in metabololite fingerprinting experiments.